Heriot-Watt University And Historic Scotland

To develop a specification framework for use of regional lime mortars in conservation through determination of performance characteristics and bench-marking the potential for carbon/energy reduction.